UpQSens: Upscaling manufacture of quantum dot-based CMOS SWIR Sensors in the UK

**UpQSens: Upscaling manufacture of quantum dot-based CMOS SWIR Sensors in the UK**

This 12-month project sees Quantum Solutions collaborate with the Electrical Engineering Division, University of Cambridge to revolutionise the UK compound semiconductor landscape by scaling up manufacturing of SWIR image sensors with 8" wafers.

Despite increasing demand for SWIR image sensors and their enhanced vision capabilities across critical industries like healthcare, defence and manufacturing , the complex fabrication processes of these sensors inherently drive up prices(\>$5,000per/unit) and limit scalability and manufacturability, ultimately hampering broad accessibility and wider adoption.

Based on quantum dot SWIR image sensor architecture developed by Quantum Solutions and using an innovative cracking-assisted transfer printing technique developed by the University of Cambridge for large area 8" wafer expansion, our 8" CMOS SWIR sensors will overcome existing sensor fabrication challenges, **improving manufacturability** and **scalability** (100,000+ image sensors/year) and **reducing unit costs** by 50-100x (<$100/sensor).

Removing these existing barriers around manufacturing, cost and scalability will have a transformative impact on the semiconductor industry, facilitating mass-adoption and opening exciting new opportunities for enhanced vision applications across progressive industries, such as:

* Healthcare: medical imaging, blood monitoring wearables, optical coherence tomography devices
* EVs/Automotive: improved vision/safety in adverse weather, safer driver-assistance systems
* Industrial robotics/machine vision: goods sorting, defect detection through packaging
* Agriculture/environmental: monitoring crop health, soil composition, air and water pollution
* Defence/Security: Surveillance drones/night-vision CCTV

Unlocking the vast potential of these applications will improve lives, tackle climate change, keep the country safe, and improve industry productivity and resilience.

Aligned to UKGov's Semiconductor Strategy(2023), UpQSens is genuinely game-changing, driving the adoption and use of quantum technologies in the UK. Scaled-up manufacturing will help UK companies better compete with established international players and establish/secure a robust UK supply chain, positioning the UK semiconductor industry at the forefront of global innovation whilst delivering huge benefits for the UK's economy and society.